Inferring Neuronal Network Properties in Healthy and Diseased Cultures (INTENSE)

Research on structural differences between healthy and diseased brains is critical for understanding neurodevelopmental and neurodegenerative conditions, such as Alzheimer’s, Parkinson’s, and lysosomal storage disorders like Sanfilippo Syndrome. These structural distinctions between healthy and diseased neuronal networks offer valuable insights into disease mechanisms, helping scientists identify factors influencing disease onset and progression. Understanding these variations is foundational for developing treatments that target the underlying causes of these disorders.
Investigating these structural disparities goes beyond simply observing disease symptoms on a microscopic level; it also involves tracking the progressive differences in neuronal networks between healthy and diseased states. This approach can reveal early markers of disease at the neuronal level, potentially allowing diagnosis well before symptoms become clinically evident. Such early detection is especially critical for conditions like Alzheimer’s, where intervention during the early stages of disease progression has been shown to slow its advance and improve patient outcomes. By recognizing structural changes in neuronal networks before symptoms arise, clinicians could provide timely, personalized treatments, advancing preventive care and creating new avenues for individualized therapeutic strategies.
Despite these promising possibilities, one of the most significant challenges remains the ability to reconstruct the neuronal network structure from observed neuronal activity or firing data, as these networks cannot be directly observed in living brains. Inferring the detailed structure and interactions of neurons from firing patterns is complex, given that firing data alone provides only indirect evidence of connectivity. This challenge emphasizes the need for advanced computational models and algorithms that can effectively interpret firing data and predict network structures accurately.
To address this, researchers have developed a probabilistic inference algorithm based on the kinetic Ising model, which represents neurons as interacting “spins” with excitatory (positive) or inhibitory (negative) connections. This model treats each neuron’s interactions within the network as either excitatory or inhibitory, providing a nuanced depiction of each neuron’s role and connectivity based purely on activity data. Using this approach, the kinetic Ising model offers a powerful solution for uncovering the effective connectivity patterns within the brain’s network, which is essential for understanding both healthy and diseased states.
To enhance this algorithm further, researchers have incorporated Bayesian inference techniques, allowing the model to estimate the probability of different network structures based on the observed neuronal activity. Bayesian inference provides a rigorous framework for handling uncertainty, enabling researchers to consider a range of possible configurations and calculate their likelihood. This capability allows for a more precise understanding of how neurons interact in different health states and provides insights into the variability and reliability of inferred network structures. By employing Bayesian techniques, the model can quantify uncertainty in a principled way, making it possible to make accurate predictions about brain network structures even when data is incomplete or ambiguous.
In summary, this probabilistic approach has substantial potential to advance our understanding of neuronal diseases. By offering a reliable method to analyze and interpret the structures of neuronal networks, it opens new paths for early diagnostic tools and more personalized treatments. This breakthrough algorithm and its underlying models contribute significantly to neuroscience, providing researchers with a powerful tool for exploring the complexities of brain function and dysfunction in both health and disease. Through this approach, scientists are moving closer to transformative breakthroughs in the prevention, diagnosis, and treatment of complex neurological conditions.